Swimtag

222 Sports are resubmitting a Grant for Research and Development application (previously
submitted in October 2009) following the completion of a detailed commercial exploitation
plan supported by a Proof of Market Grant in March 2010. 222 Sports are looking for the
assistance of the South West Regional Development Agency to support the necessary
research and development activities on their Swimtag project. Swimtag is an innovative webinteractive
training aid for private and public clubs. A 222 Sports Director spotted the
opportunity for a simple product to be sold in a health and fitness club to assist his regular
swimming training.
Project aims and project deliverables
The overall aim of 222 Sports is to develop the Swlf!tftlig idea into a fully functioning and
commercially exploitable product. The grant funding will be used to research and assess the
technological options through extensive prototyping, trials and testing to confirm the
commercial potential of the idea. 222 Sports will deliver the following as a result of the
requested funding:
• Functioning wristband, docking station and transmitters design.
• Extensive trials and testing results used to down select the functioning components.
• Beta website providing training analysis and graphical representation.
• Filed patent, trademark and copyrights.
The Swimtag system involves a user wearing a wristband during a swimming session at their
local health and fitness club or public pool. The wristband collect data from an
accelerometer and a number of Swimtag fixed transmitters. When the user has finished
swimming, they upload their session data to the Swimtag server using a docking station
located in the club reception. The user or their personal trainer can visit the Swimtag
website, log onto their account and view the performance data from their latest and historical
swimming sessions. The website aims to build an online global community of recreational
swimmers sharing training tips and plans, setting goals and objectives, charity sponsorship
races, health and wellbeing planning, weight-loss plans and even take part in virtual
competitions.